23759 EIT Food Assessment Services

Built upon comprehensive market analysis and industry consultation, this activity establishes the EIT Food Assessment Services is the only organisation in the agrifood sector in Europe which provides an internationally recognised standard in professional learner certification through compliance with ISO 17024.

Underpinned by the EIT Food Competency Framework, and carrying the EIT Label for non-degree education and training, it will address the lack of a pan-EU certification scheme for professional education to stimulate and facilitate fast, mutual transfer of knowledge out of local best practice and research.

This vision for professionally validated competencies across the sector will be realised by the implementation of EIT Food Assessment Services’ rigorous, quality management system, overseen and approved by independent experts, for the certification of learning achievement of participants of professional education. This certification of competencies will guarantee that every participant carrying a EIT Food Certificate meets a genuine, sector-evidenced competency which ensures high professionality in the particular field.

The independence and quality management of the certification processes and identification of sector requirements to meet a genuine market need for enhanced food system specific competencies, leadership, communication, and entrepreneurship aimed specifically at individuals aspiring to the most senior roles, will be guaranteed through the use of an Expert panel, the so called Learning & Assessment Advisory Board, drawn from across the sector, representing industry experts, educators, SMEs, and research institutes. This Advisory Board will be responsible for EIT Food Assessment as well as for the associated EIT Food Learning Services. In this way, it is ensured that the training content and the examination content correspond to current market needs on the one hand, and that the link between the teaching and the examination is present on the other hand, without jeopardizing the independence and impartiality of the certification decision.

Assessment and certification?(in line with ISO 17024 guidelines) attached to the professional training of EIT Food Learning Services provides an independent gauge for the quality of that education and an official mechanism for recognition of the investment that learners and their companies have made in their development resulting in a better educated cohort of European in-work food professionals to enable transformation of the sector.